The effects of gamma entrainment by auditory stimulation and natural soundscapes on cognitive functions and well-being of Mild Cognitive Impairment (M

Alzheimer's disease (AD) is a serious worldwide health issue that will soon worsen as the population and life expectancy continue to increase. It is one of the major causes of disability and dependency among older people. A major predictor of AD is cognitive decline (e.g., in memory) and each year, approximately 12% of those who have Mild Cognitive Impairment (MCI) are diagnosed with AD. Even though scientific knowledge about the cause of AD has increased, there are no effective methods to cure or reverse this disease.
This PhD project aims to develop a new affordable and non-pharmacological therapy for mild cognitive impairment (MCI) and Alzheimer's disease (AD).
During the project sound stimulation will be used as an easy-access method to manipulate brain waves. Certain rhythmic sounds create brain waves that are expected to promote cognitive functions like memory and attention. We will determine the extent that sound stimulation can affect cognitive function and wellbeing in people with MCI/AD.
The 1st stage of the PhD will consist of a series of studies to identify optimal sounds to manipulate brain waves of interest and will explore how additional sounds can be incorporated for additional patient benefit (e.g., forest/beach sounds to reduce anxiety).
The 2nd stage of the PhD will consist of a feasibility/pilot trial to investigate the effects of the sound stimuli on people with MCI/AD.
The PhD project has the potential to introduce a new therapy for AD, it will further the field of research on ageing and dementia, and will benefit dementia patients, caregivers, clinicians, and health and care operators.